The Road to Resilience: A Mixed Methods Analysis of Stigma and Empowerment in Single and Divorced Mothers in Turkey

Strategically located between Europe and Asia, Turkey holds an important position for global affairs, peace and stability and has gained increasing prominence in recent years for its transformative economic development and progress. However, the country is deeply embedded with patriarchal values which promote traditional beliefs and practices. As such, women are expected to adopt traditional roles, uphold family honour, and follow a nuclear family model. The stigmatisation of single and divorced mothers in Turkey remains an under-researched field. This study aims to contribute to a gap in academic literature through high-quality research pertaining to women's lived experiences, but it also aims to add depth of understanding around the cultural context in which women live, thus providing additional scope to inform and influence the provision of services for women.